Investigation of the effect of age-related methylation changes within enhancer regions on target gene expression using CRISPR-Ca9 technology

Investigation of the effect of age-related methylation changes within enhancer regions on target gene expression using CRISPR-Ca9 technology